Quantification of promoter activity using Lux read-outs and mathematical models

Bacteria are important in human, animal and plant health and disease. They are responsible for healthy functioning of our gut and healthy soil; they are also responsible for many food-borne infections such as E. coli and Salmonella, animal infections including mastitis in cows and sheep, and hospital infections such as C. difficile and the 'superbug' MRSA. Bacteria can switch different genes on and off in different environmental conditions. For example, in the presence of host cells, they can switch on virulence genes that establish infection, or in the presence of antibiotics they can switch on genes to counter them, such as by pumping them out of their cells. Because such changes in gene activity are so important, a great deal of experimental work aimed at understanding bacteria and preventing harm to humans and animals involves measuring theses changes. The aim of this work is to develop better methods for measuring changes in gene activity. There are many experimental ways of determining gene activity. The method we intend to improve is based around a special set of genes that make some bacteria glow in the dark. We can take the glow-in-the-dark genes and hook them up in other bacteria in a way that can allow us to measure the response of any gene in the cells: when the gene under study would be switched on, the bacteria will glow. This technology has many advantages over other technologies. Firstly, it is very sensitive, allowing us to measure very small and fast changes easily. This is an advantage over one major alternative technology, which is using the fluorescent proteins made by jellyfish (whose inventors won the Nobel Prize in 2008), which is slower and suffers from greater background noise. Secondly, because we are measuring light, we can take very many measurements in quick succession. This means that we can capture detailed time series of responses easily and cheaply; other technologies are more expensive and complicated to use, making such detailed measurements either impractical or impossible. Thirdly, because we are measuring light, it is possible to take repeated measurements in live animals without having to slaughter them. Other technologies require experimenters to kill an animal for every measurement taken. Animal experiments are crucial for developing and testing antibiotics; this technology, if applied properly, will allow researchers to greatly reduce the number of animals needed in such work. Glow-in-the-dark technology is not without its draw-backs. In order to work, the bacteria make a special set of proteins, and these proteins control a complex set of chemical reactions that result in light. Thus the measured light is only an indirect measurement of gene activity. We want to be able to know what the gene activity is from the light measurement. To do this, we need to know how long it takes the cells to make these special proteins, how quickly each step of the chemical reactions that produce light take place, and how long each of the key chemicals persist in the cells. These numbers then need to be fed into a detailed mathematical model that describes all these events, and sophisticated computer algorithms can then be used to work out the gene activity. In this work, we will focus on the bacterium Staphylococcus aureus, which is important in many infections in animals and humans, including skin infections, pneumonia and mastitis, as well as having antibiotic-resistant forms such as MRSA. However, the approach we develop is intended to be general and applicable to other bacteria. The outcomes of this work will be glow-in-the-dark technology specially optimized for S. aureus; all the measurements necessary for working out gene activity from light measurements; and the mathematical models and computer software needed for the calculations. Thus this work will help researchers to understand and combat this and other bacteria, including the development of new antibiotics to target MRSA.

Technical abstract
The aim of this work is to create improved, robust bio-luminescent reporter systems complemented by computer software embedding predictive mathematical models to enable reliable estimation of promoter activity from bioluminescent measurements from in vitro or in vivo use. These aims will be achieved using Systems and Synthetic Biology principles building on our existing Systems Biology and Bioluminescence-Gene Engineering programmes. The Lux luminescent system uses genes from bacterial bioluminescence hooked up to a promoter of interest so that light is emitted when the promoter is activated. The Lux proteins catalyze a series of chemical reactions for the production of light and the recycling of the aldehyde and reduced flavin substrates necessary for light production. This system has the advantages of being fast and sensitive, with very low background and allows for capture of high density time courses, making the data highly suited for mathematical modelling and systems biology. Moreover, the Lux system is ideal for in vivo work, so that models of infection can be studied with a reduction of animal use, as kinetic data can be captured in live animals. However, because of the complexity of the light production, the luminescent read-out is only an indirect measure of promoter activity. We propose to develop a system for inferring promoter activity for bioluminescent read-out. This will entail (i) extending our existing mathematical model of the Lux system to include transcription, translation and turn-over of the Lux mRNA and proteins. (ii) accurately measuring the molecular and biochemical kinetic parameters in the model. (iii) designing and building synthetic Lux operons optimized for S. aureus. (iv) Developing statistical software (MCMC) that embed mathematical model and measured parameters to infer promoter activity from light read-out. (v) Applying these methods to in vivo data using S. aureus. (vi) Releasing plasmids and software for general use.

Potential impact
Impact on employers: highly trained and skilled inter-disciplinary staff. The project is highly interdisciplinary and will employ two individuals who will need to work closely together in part of an interdisciplinary team including mathematical modelling and experimental molecular biology. Despite the popularity and funding opportunities for systems biology studies, such truly multi-disciplinary individuals are still quite rare. Whether the individuals trained on this grant have final career destinations in academia or industry, there will be a significant impact to the UK Biosciences skill base by production of high-level multidisciplinary skilled people with the ability to communicate across disciplines. Impact on companies: routes to commercial exploitation. Although the research as proposed has a very general scientific applicability there are obvious possibilities for working with companies who exploit bioluminescence as a technique. Preliminary discussions with Tecan, Berthold Technologies (manufacturers of plate readers), Caliper and Biospace Lab (Manufacturers of in vivo optical imaging systems) have proved fruitful and letters of support are attached. Nature and timing of commercial exploitation, including possible follow-on funds, will depend on the nature and timings of grant outputs. Impact on the general public: public engagement with science. Our feedback over the years has shown that bioluminescent bacteria have proved to be very popular tools for opening up discussions of pathogenesis, food safety and biological function with individuals with a wide range of understanding of basic science. Hill regularly runs 'Get on for Uni' Masterclasses using luminescence to help communicate the science of gene expression and biocides. Scott is a School Governor who regularly works with science students of school age from a wide socio-economic background. Stekel has made numerous school visits giving talks about computational biology in human health and disease. We will be working with the Association of Science Educators to develop a plan of school engagement. Impact on government: public policy. Given its general applicability one of the long term outcomes of this research will be the better understanding, detection and control of pathogenic or environmentally important bacteria. This will have an impact upon the development of public policy to meet the challenge of new and emerging health and environmental threats. Impact on government, the private sector and the general public: economic impact. The understanding of pathogenesis of antibiotic resistance bacteria and their spread has an obvious economic impact: MRSA is proving a very difficult and expensive pathogen to both understand and eradicate. New and emerging pathogens will have a similar economic impact. The more we understand these species, the more we are able to propose strategies for their alleviation and prevention, and as such there is a consequent saving of financial resources for both state and privately funded institutions. Proposed areas of obvious economic impact of these proposals are health, food safety and animal welfare. Impact on the general public and national priorities: replacement, refinement and reduction of animal use. The application of luminescent technology in an in vivo context allows longitudinal measurements to be taken on the same animal. This contrasts with existing technologies in which animals need to be slaughtered at each time point for which a measurement is taken. In applications such as antibiotic development, animal use is essential. By making such longitudinal measurements on live animals, the technologies we propose to develop would enable major reductions in animal use, while increasing statistical power because animal-to-animal random effects would also be reduced. This approach has been recognised by the NC3Rs.